Barrier to Oral Hygiene practices in older people

Older people have increasing difficulty cleaning their teeth. This qualitative study will explore why older people find personal oral hygiene challenging. These data will be used to inform the design of suitable oral hygiene aids and clinical interventions to overcome the barriers identified.